Roman Blind Wizard

Roman Blind Wizard is an innovative and unique tool which accurately calculates precise measurements and specifications to produce perfect cascading Roman blinds. This is a surprisingly complex calculation which most seamstresses prefer not to waste time on - we'd rather be sewing! But without the mathematics, Roman blinds can look ugly. Roman Blind Wizard does all the maths in a few seconds - it has literally revolutionised the workrooms of the makers who use it. The problem is, not many people know about it, and I have neither the expertise or the resources to get the word out there. I need external help to develop a marketing strategy which will establish Roman Blind Wizard as the industry standard for blind makers globally.